Anti bacterial touch sensitive light switch

"A touch sensitive light switch withan antimicrobial touch plate for reducing cross infection in healthcare environments such as hospitals and care homes and also wider commercial and domestic use in food handling facilities, hotels and in toilets or kitchens in people's homes.
UK based design with great emphasis on high reliability, robustness and rigourous testing. CE and British Standard approved. "